Studies on the interaction of influenza virus NS1 protein with cellular PI3-kinase

Both seasonal and pandemic outbreaks of influenza pose an extremely serious threat to human and animal health. Worldwide, the focus of current scientific research is the improvement of influenza outbreak control measures, particularly through the use of public health measures, vaccination, and the development of anti-viral drugs. We have recently identified a novel function for an influenza virus virulence protein, termed the NS1 protein. During infection, NS1 binds and activates a host-cell protein called PI3-kinase. This interaction is an important event in the virus life-cycle, as mutated viruses unable to bind and activate PI3-Kinase do not replicate efficiently. In this project, we will examine the fundamental reasons why influenza virus activates this cellular protein, describe the structural basis of this interaction, and use the information generated to begin the development of novel anti-influenza drugs.

Technical abstract
Recently, we have demonstrated that the NS1 protein of Influenza A virus interacts with the p85beta regulatory subunit of phosphatidylinositol-3-kinase (PI3K), and that this interaction activates cellular PI3K/Akt signalling. We have also shown that an engineered NS1 protein containing the amino acid substitution Y89F is unable to bind p85beta or activate PI3K, and that a recombinant influenza virus containing this mutation is attenuated in tissue culture cells. However, the biological consequences of influenza virus specifically activating PI3K remains unclear, both from the perspectives of the virus and host. These proposals are designed to address this question, and to further describe the structure/function relationship of the NS1:p85beta complex. Furthermore, high throughput screening assays will be developed to identify small-molecule inhibitors of this interaction, with the aim of finding lead compounds in the development of novel anti-influenza virus drugs.